Valuechain.com

Valuechain.com is developing the Facebook of business to business collaboration however company operational and commercial data is highly sensitive and must be secure if companies are to openly share data with their supply chain partners. The cyber security solution must be robust but cost effective and realistic considering our clients are primarily manufacturing SMEs.